Audio Photography

Cinema Audio Systems’ Audio Photography™ system automatically and completely matches
audio recorded or used in the Film/TV Post Production process to the production audio it is
intended to replace. This market disruptive technology does this by frame-accurately
simulating the technical and acoustical conditions of the original production audio recording.
Cinema Audio Systems, in collaboration with Milner Strategic Marketing, are going to profile
the market opportunity.
- Firstly research will be carried out into production and post-production research used
by the TV and film industry. This will include identifying future trends in these sectors, key
competitors in each sector, the size of companies in each sector and other important areas that
emerge
- Secondly, the target regions will be profiled looking at key market drivers and
barriers to entry. These profiles will include country demographics and regional factors
affecting adoption of Audio Photography™
- Thirdly competing technologies will be profiled with a comparative summary of
functionality, and the key competitors within each technology will be identified. Competitor
pricing for similar products and services will be collected where possible.
- Fourthly, primary research with key industry stakeholders will be carried out to
validate the opportunity and identify potential barriers to uptake.
This background research will feed into a bespoke Excel-based market model to quantify the
opportunity in each sector over the next 5 years. A final proof of market report will be written
summarising the market opportunity in volume and value terms and split by sector, by
technology, by company size and by region. This will be used to develop strategic options and
recommendations covering suggested routes to market and brand positioning.